2010 Grant Balance - University of St Andrews

The University will use the Unspent Balance funding to support two University Rising Star Fellowships (RSFs) each of 6 months duration to be held from 1st October 2011 to 31st March 2012 in an EPSRC thematic area within the University's Schools of Physics & Astronomy, Chemistry, Mathematics & Statistics, Computer Science, Geography & Geoscience or Psychology.

The RSFs will be awarded competitively to existing Post-Doctoral Research Assistants & Fellows with the objective that they use the time and money to lay the foundations for an independent research career. The 6 month project will provide the opportunity for the Fellow to undertake a pilot project in St Andrews in advance of their applying for independent research funding in their chosen topic.

The RSFs may only be held in St Andrews and successful applicants will be employees of the University of St Andrews for the duration of their Fellowship. Applicants must be existing PDRAs or PDRFs and must have agreed with a current St Andrews PI that their independent work may be hosted in that PI's laboratory or research group.

The pilot project proposed by potential RSFs must address an identified need, be novel and covered under the remit of the EPSRC's themes; ideally the project should be directed at providing basic data and/or results from which a new independent grant application could be submitted by the UCDF. We are encouraged by the level of interest among young researchers in the University.

Potential impact
Without knowing the actual projects which we will support at this stage the identification of any potential impact, beyond obvious generalisations, would be speculative.

The major impact will be on our postdoctoral population, in which the interest in this scheme is already high, and for the successful fellowship applicants. The successful Fellows will have the opportunity to launch independent world-class research careers; these Fellowships offer a pathway to academic impact.

The long-term impact of such supporting mechanisms underpin research science success.